Arctic climate variability and societal impacts 500-1500CE

The project will investigate the variability of the Greenland climate during the period 500-11500CE to better understand its role in driving societal change for the Dorset culture, Norse and Thule Inuit.